The University of Sheffield And Controlled Power Technologies Limited

To define the electrical load characteristics associated with micro-mild hybrid vehicle powertrain technology and to understand their relevance to energy recuperation and utilisation strategies.